Safran Seats - EcoSuite

This project will mature and validate a range of innovative materials and processes to underpin a future wide-body Business Class (BC) seat to be known as "EcoSuite" and to enable substantial enhancements to Wide-body First Class (FC) bespoke seats. The innovations introduced via EcoSuite are aimed at addressing market concerns around weight, environmental impact, lead-time and cost. Realisation of the EcoSuite will require the project to mature a range of sustainable and lightweight materials, develop and refine new efficient manufacturing processes, and validate the new material and process technologies via the integration of the new technologies into EcoSuite demonstrators.